TaskForce.ai is an innovative mobile-based Learning Management System designed to transform onboarding and training in the Welsh agricultural sector. It empowers farm owners to create customised, farm-specific procedure-manuals with byte-sized videos.

TaskForce.ai is an innovative mobile-based Learning Management System (LMS) application designed to facilitate farm owners and managers in Wales to create customised, private procedure manuals for their farms. Through leveraging modern technology, TaskForce.ai enables users to document and share business and task-specific instructional videos that employees can access anytime, anywhere, improving their learning experience and operational readiness.

Key Features

1. **Customised Byte-Sized Learning Modules**:- TaskForce.ai allows farm owners to create short, precise video modules addressing specific tasks unique to their farm operations. This personalised approach makes learning more manageable and ensures employees quickly acquire essential skills and procedures tailored to their specific farm.
2. **On-Demand Access**:- The application allows users to access training materials on their mobile devices, providing flexibility to learn at their own pace and revisit modules as needed. This flexibility is particularly beneficial in the dynamic farm environment, where immediate access to information enhances performance.
3. **Progress Tracking and Analytics**:- TaskForce.ai includes features to track employees' progress and provide managers with insights into training effectiveness. This data-driven approach helps identify knowledge gaps and tailor training to individual needs, ensuring continuous improvement and adherence to farm-specific SOPs.
4. **Cost-Effective Implementation**:- Utilising cloud-based infrastructure, TaskForce.ai minimises costs associated with hosting and maintenance. The subscription-based pricing model ensures the solution is affordable for small and medium-sized farms while maintaining sustainability and accessibility.

**Impact and Benefits**

**For Farms**:- TaskForce.ai reduces onboarding times and improves training consistency, leading to increased productivity and efficiency. Farms can ensure that employees are well-trained and adhere to Standard Operating Procedures (SOPs), reducing errors and enhancing overall operational quality.

**For Employees**:- New hires gain immediate access to practical, high-quality training materials, boosting their confidence and job performance. The ability to learn at their own pace and revisit training modules as needed ensures better knowledge retention and skill acquisition.

**For the Agricultural Sector**:- By improving training methods and making them more accessible, TaskForce.ai contributes to the broader goal of modernising the agricultural sector. This project supports the adoption of sustainable farming practices and enhances the overall competitiveness of the industry.

The vision for TaskForce.ai is to deliver a cutting-edge training solution tailored to the unique needs of the agricultural sector, significantly enhancing the productivity and efficiency of farms in Wales and beyond.